Smart Tooling for Ceramic Profile Extrusion: Interdisciplinary exploration of innovation opportunities

This project constitutes a second phase of a Leadership Fellowship award exploring innovation possibilities with the ceramic extrusion process. The method has been utilised for many decades in mass productions of architectural components, such as bricks and tiles. The process presents significant creative and commercial opportunities with the potential to be utilised in many other contexts and applications. Despite this innovation potential ceramic profile extrusion is significantly under researched, this research seeks to address this knowledge gap.

The proposed fellowship is centred on investigations into how digital fabrication technologies can be the basis for developing new approaches and materials via interdisciplinary applications for the process. The project builds on successful findings from the initial fellowship period which established a series of tools and processes to aid further research and utilisation of the ceramic profile extrusion method. These tools include innovative methods for 3D printing the extrusion profiles, known as 'dies', as well as the development of software scripts which facilitate non-specialists to design the dies through simple numeric controls. The first phase also established a concept for a low-cost hydraulic extrusion system. This system, combined with the software script and the methods for 3D printing the extrusion die, constitute a rapid development workflow that enables individual practitioners as well as industrial companies to engage in this innovation with the ceramic extrusion process. This second stage fellowship will provide the opportunity to build on the very promising potential of these results and expand the explorations into hybrid approaches introducing deployable elements to the extrusion dies. These explorations will seek to investigate the potential creation of hybrid extrusion and die moulding production methods - thus extending both the creative and technical application possibilities. Exploration of these tools, materials and processes into commercial contexts will be aided by extending successful research collaborations from phase one with the sector leading companies Wienerberger and Arup.

In addition, this project will utilise the knowledge foundations from phase one in entirely new interdisciplinary research partnerships to explore novel contexts and applications for the knowledge foundation. These include collaboration with the National Composite Centre (NCC) to explore the use of the ceramic extrusion process with composites for the production of parts for high performance applications in sectors such as aerospace and nuclear energy. Furthermore, this project will explore utilisation of the distinctive qualities of clay/ceramics to address the challenges in relation to sustainability and low carbon construction collaborating with Plymouth University's CobBauge project to investigate the possibility of extruding the traditional building material cob into building components.

Another main aim of this project is to further develop Dr Tavs Jorgensen's capacity for delivering interdisciplinary research leadership. This will be ensured through a range of activities including masterclasses, workshops and publishing research. This aim will be addressed in collaboration with other researchers across different disciplines, other HEIs and with world leading industry partners. The ambition is to develop capacity to actively raise the quality of the research environment in this interdisciplinary research area.

The project aims to be field-defining research that produces a new body of knowledge with a clear aim of extending the interdisciplinary research approach as wide as possible in the exploration of novel application for the ceramic profile extrusion process - in particular seeking to utilise the specific characteristic of ceramics to address the urgent issue of sustainability in design, manufacturing and construction.